University of Portsmouth Higher Education Corporation and Emteq Limited

To develop innovative Virtual Reality technology to improve social interaction by creating personalised 3D avatars that mimic non-verbal communications.